'Potency and Potential' of creative connections in interstitial spaces' - learning from Latin American perspectives

This project is an exploration of community practices that work with people in disconnected spaces, to create new connectivity, and capacity for change. Taking a lead from partners and perspectives within Latin America, this project brings together praxis-focussed artists, activists and academics from Brazil, Mexico and the UK, in a series of exploratory encounters (both face-to-face and virtual) that will investigate methods and processes for this work. Concentrating on understanding work in local community settings the focus of this collaborative investigation will be the ways in which such practitioners work with communal space, and specifically how these spaces become potentised, and how these practitioners can open up spaces with a qualities of what Victor Turner termed 'potency' and transformative potential, or 'potentiality' (1979: 465-6). These encounters of enquiry will enable practical approaches to interrogate, and be interrogated by, theoretical perspectives, brought to the discussion by artists, activists and academics from Latin America and the UK. Our intention is to create conduits for these influences and perspectives, and to enable knowledge exchange on three axes: between community artists and community activists, between academia and non-academic communities of practice, and between perspectives and experience of the global south (Brazil and Mexico) and global north (UK). Participants in the project will seek to co-produce knowledge and practice-based methodologies, informing the praxis of socially-engaged artists and activists, and to inform theoretical understandings of academics in the fields of social theory, activism and applied creative practice.
Deliberately aiming to disrupt traditional dynamics of North/South knowledge exchange the project will connect artist/activist communities from the Global South with peer communities from the Global North, introducing the fundamental value of building on the strengths from both geographies of creativity and activism, and particularly challenging linguistic exclusion and established dominance by knowledges from the Global North. These modes of engagement will contribute significantly to the CC programme as the literature suggests (Miura and Sawaia, 2013) 'Southern' thinkers are often highly attuned and advanced in their treatment of ideas of connection, disconnection, community and creativity (refs): themes at the core of Connected Communities scholarship.

Our 6 collaborating communities will connect by working together in intensive residential 'encounters' ('encuentros') in Brazil and the UK, using inclusive and non-hierarchical encounter processes that mirror the kinds of developmental workshops at the heart of the study. They will experience and interrogate each others' spatial-affective practices and ideas, from their respective fields of community arts and activism which overlap, but do not necessarily share recognised common languages or identities. The aim through these encounters is for the participating communities to co-create conditions that develop enriched understandings of their own work, that locate meaningful connections and comparisons for future mutual learning, and that inspire and motivate them to develop and continue these connections. The ultimate aim of the project, reaching beyond the lifetime of this award, is to develop an inclusive, interdisciplinary, international, arts/activism 'community (communities) of practice', in which fostering the creative potency and potential of spaces of activity is a key and conscious practice element.

References:
Miura, P. and Sawaia, B. B. (2013) 'Tornar-se catador: sofrimento ético-politico e potencia de ação' Psicologia e Sociedade, v. 25, p. 313-318
Turner, V (1979), 'Frame, flow and reflection: Ritual and drama as public liminality', Japanese Journal of Religious Studies, 6 (4), 465-99.

Potential impact
Impact resulting from the 'Potency and Potential' project will be broad in geographical reach, wide in disciplinary scope, and potentially long reaching in practical legacy.

Potential beneficiaries:
-Freelance arts and activist practitioners, initially in the UK, Brazil, Mexico
-Third or public sector community development / community arts organisations in these regions (organisations engaging freelance practitioners; and with a strong continuing professional development ethos)
-Learning and professional development bodies (through informed input into practitioner training programmes)
-Community participants in future projects (through the greater confidence and effectiveness of arts and activist practitioners)
-Cultural and social policy makers (through informed policy decisions relating to programming and staffing community initiatives)
-Wider academic networks and discourses (through fresh diverse insights).

Where impacts beyond academia and policy will be evident:
-In the professional development offer; and effectiveness of projects and services in supporting locally-led positive change at community level
-In the cultural vitality, 'potency and potential' of local community sites of activity
-In the quality of life, confidence and wellbeing of citizens who participate in future project activity with impacted practitioners.

Impacts from collaboration
Amongst research participants and networks, from cross-sector working , impact will manifest as:
-A new international, practice/scholarship community of enquiry, focussing on the questions of spatial and affective practices in community arts and activism.
-The potential burgeoning awareness of, and animation of, a new trans-national 'community of practice'.
-Deepened awareness of the experience of Global South-North divide in how knowledge is differently valued, and the limiting impact of this on the development of discourses.

Further impacts
Triggered through the project's exchange activities, first wave impacts will stimulate (anticipated timescale for visibility - within 2-3 years of project start):
-More widely informed, dynamic academic and practitioner discourses within wider peer networks, (seen in conference papers, publication reference lists, CC network enquiry, practitioner forums, project proposals, activity in the field)
-Such new work underpinned by international perspectives and experience of community arts and activism (evidenced by quality and degree of internationally-informed work taking place, and interactivity with wider international peer networks - e.g. 'Hemispheric Institute')
-Benefits for practitioners in forming a new community of practice, including shared creative, facilitative and conceptual approaches, collaborative interrogation of praxis across barriers of discipline, practices, language and culture (seen in stronger practitioner confidence and clarity in articulating their methods, stronger practitioner voice and self advocacy by the sector)
-Increased international activity and collaboration influencing discourses within the CC Programme
-Flourishing of the community of enquiry.

We expect to see, beyond the project year, new cross-sector publishing, conference and research collaborations, which have their roots in the project. We anticipate that the Global South to North dialogue will result in links across linguistic and contextual divides which would not have occurred without the project, and with the potential to catalyse practitioners' and academics' career trajectories. These links - supported post project through the project blog, to be maintained for at least 5 years - will have inevitable impact on the practices of those involved, and hence on their project participants.